The project will initially consider the rotating disc boundary layer flow and will investigate the effect on its stability

The project will initially consider the rotating disc boundary layer flow and will investigate the effect on its stability when including a compliant surface above the disc. We will do this in both the inviscid and viscous regimes. This work will then be extended potentially considering shear flows and/or jet flows in a similar way. The project will consider both the convective and absolute stability properties of the flow